Nature4Networks - R3 Alpha

Our electricity network faces significant challenges from climate change including flooding, overheating and frequent storm-force winds. Traditional grey engineered solutions (e.g. concrete flood defences or cooling systems) are effective but carbon-intensive and provide limited additional benefits. The Nature4Networks project explores Nature-based Solutions (NbS) as innovative, sustainable and resilient alternatives for use with GB energy networks. Nature4Networks will not only deliver network resilience and reliability and financial efficiencies that positively impact customer bills. It will also deliver wider ecosystem service benefits, including flood resilience, carbon removal, biodiversity enhancement, social benefits, and asset regulation, e.g., noise abatement and temperature control.